Linear scaling DFT modelling of ferroelectrics

We will develop and apply the CONQUEST linear scaling DFT code to modelling the properties of ferroelectric materials. The project will consist of development work, initially focussing on the efficient distribution of workload onto different processing architectures, and on the properties of large-scale defects, such as domain walls, on the properties of ferroelectric materials.